Developing a Novel Assessment and Communication Tool for Childhood Auditory, Visual and Sensory Hallucinations

The research is rooted in expert-by-experience and multi-disciplinary perspectives upon hallucinatory experiences for young people and their families, and common-language across voluntary organisations, peer support communities and NHS trusts. The project utilises a range of methodologies as well as the co-production of information with experts-by-experience.